Liverpool John Moores University & Colas Limited

To produce an industry world-first ‘nano’ emulsion, providing durability that the road-surfacing and maintenance industry required. Properties to include a high bonding quality, smaller bitumen droplets, a long-term stability, controllable viscosity and lower emulsifier to oil ratio.